Converging conversations and concept presentations

The business proposition is to develop a communications tool that supports
concept development at the earliest stages of creative projects by sharing
visual presentations and combining them with conversations and stakeholder
feedback developed across the timeline of any creative project.

The tool will combine visual presentation material with the conversation data
captured online or by mobile with the purpose of supporting richer
collaboration and feedback on ideas, across multiple working scenarios and
time zones. This aligns with the increase in remote flexible working, but also
recognises the value of face to face meetings and formal presentations as
often marking key milestones of a project. The technology will convert
PowerPoints and PDFs to view on line and support asynchronous annotated
comments and discussions and also integrate voice capture via mobile phone
or browser input, to capture voice data from live meetings. In turn this
captured data can be represented as recordings or transcripts alongside the
asynchronous discussions, which can then be studied and included in an
audit trail of the project discussions and any decisions. All this stored online
and convenient for stakeholders to reference or exported as a report for
formal record.

The proposition is to further develop Stickyworld’s emerging online feedback
platform and extend its capability with presentation formats and for use in live
face to face meetings and presentation scenarios. We will test the integration
of voice capture services to create a single place for the presentation content
and associated conversations. The project will test the feasibility of this
proposition with user trials, in the lab and in the field. The team will work with
a university usability testing team to design and operate lab and field tests,
and capturing user behaviours on video for analysis. The results of the tests
will inform the team about usability, viability and readiness of their technology
concept for user adoption.